Natural Language Processing - Text Summarisation

We live in a world where textual content is abundant. In recent years machine techniques to understand textual information have started to become useful (particularly with respect to language translation, and now towards question answering). Being able to consume entire texts in short periods of time is unfeasible for humans. However, it is possible to condense the information into a shorter form, while still containing the key pieces of content. This research project will look at issues related to learned representations of information, and explore how these can be used to automatically produce meaningful summaries that can be adapted to specific human consumers (for example by varying levels of reading difficulty, or the depth of information contained).